ColdBox - Small & Portable fridge for transporting test results

**ColdBox is the world's smallest refrigerator 8x4x3inch** that allows to set your own temperature from 2 to 15C. The miniature device can work on its own battery for up to 48h. It has a certificate of constant temperature maintenance at variable ambient temperature. The proprietary cooling mechanism allows you to build devices in various chamber sizes while maintaining the quality of cooling. The group of customers to whom the device is dedicated is:

* Personal use (e.g. diabetics and people taking special medications)
* Doctors and paramedics working in the field
* Scientists and laboratory workers working in special research rooms

Depending on the needs and application, the device can be used indoors and outdoors as well as for transport. cooling up to max. 72h on its own power source.
The technology that we use to build reliable and miniature ColdBox refrigeration devices is based on current discoveries in physics, which, skilfully combined with each other in an innovative way, allow to obtain previously unattainable cooling parameters in miniature refrigerators. We have been working with the challenge of miniaturizing cold-blooded devices for 2 years, where we are exploring the possibilities of building small and portable refrigerators for scientific research and public use. We conduct our own research and development works aimed at the possibility of building the smallest possible components that allow cooling with minimal energy consumption and the use of materials that increase the maintenance of a constant temperature in various environmental environments. Based on market research, 3 sizes of ColdBox have been developed:

* ColdBox Mini 8x4x3 inches
* ColdBox Medic 10x6x8inch
* ColdBox Max 20x14x14inch

It is also possible to create larger chambers for transport. Each size means different parameters of the length of cooling per battery charge, which were established during operation and achieved stable and repeatable results of maintaining a constant temperature.
The project allows to improve the work of laboratory employees who deal with research materials on a daily basis that require stable and constant temperature during storage and transport. The advantage of the device is also maintaining the indicated temperature regardless of the ambient temperature +30/-30, where ColdBox can cool and heat the chamber for storing samples and drugs. All processes can be operated via the device and mobile applications. ColdBox can be purchased or rented, with full service and technical support available at www.coldbox.care